Aquaculture of the Great Scallop: Field tests for rope-growing techniques

The project concerns field testing of rope growing methods for aquaculture of the great scallop in the

UK. The project will test variables affecting productivity of rope growing techniques in order to (i) prove

that it is a viable mode of production for large scale commercial application; (ii) demonstrate the

advantages of rope growing over current scallop aquaculture practices; and (iii) to optimise methodolgy

for the implementation of the technique. The output of the project is intended to be data and know-

how which will form the basis of a model to generate funding for commercial exploitation of such

methods.